Statistical methods for high-throughput genomic data

Statistical methods for assessing and using chromatin structure and accessibility to understand gene regulation and
human phenotypes. EPSRC industrial CASE studentship with Chris Wallace.